Fundamental physics with atomic vapours

Boltzmann's constant is key in the physical sciences, as it provides the fundamental definition of the link between energy and temperature. Previously there were different temperature standards, but with the recent revision of the SI system of units Boltzmann's constant is at the heart of thermometry.
Currently the best measurements of Boltzmann's constant come from thermodynamics, and measurements of the speed of sound. The key objective of this project is to investigate the possibility of using laser spectroscopy of an atomic vapour to measure Boltzmann's constant. It is currently an open question as to what sensitivity this technique will provide. Will it be competitive with the current method? What will be the limitations of this laser-based technique?
A novel methodology for measuring temperatures with atomic vapours will be investigated. The student will perform precision spectroscopy of atomic vapour in a large magnetic field. This will build on previous work done at Durham, but extend the parameter regime analysed much further. Precision spectroscopy at large magnetic fields has not yet been conducted. In addition to taking the experimental data, the student will need to refine current models of atom-light interactions, and perform careful data analysis with fits of experimental data to theoretical predictions. This will allow the best parameters for a precise atomic thermometer to be ascertained.